Large Railway Language Model: Learning A Digital Twin for the Rail Network

This project, delivered in partnership by One Big Circle (OBC) and the University of Bristol (UoB), aims to develop a feasibility methodology for integrating critical rail data sources into the Isambard-AI supercomputer, based and managed in Bristol. The objective of this approach is to assess how cutting edge advancements in generative AI can be harnessed to explore the possibility of establishing a Large Language Model (LLM) targeted to address challenges specifically impacting the rail industry.

LLMs are AI programs trained to recognise and interpret complex data; they can be applied as a generative AI that can respond to human prompts with insights based on its training data. As the data sets used for training these programs are so large, the Isambard-AI offers uncharted opportunities to explore LLM technologies by offering advanced data processing capacity. OBC and UoB aim to examine how this critical technology may be leveraged for the purposes of creating an open source LLM architecture for rail - a 'Large Rail Language Model' (LRLM) - and establish the possibility of developing a 'Rail ChatCPT'.

The ultimate objective of this project is to assess how (and which) existing rail data sources, monitoring technologies, and rail expertise can be exploited to establish a deep learning network with implicit understanding of the railway. OBC's Automated Intelligent Video Review (AIVR) technology is a cloud-based video-platform that hosts petabytes of critical lineside video data. This project will deliver a feasibility report to outline how technologies like AIVR, disparate legacy and proprietary rail data sources, and rail engineering expertise can be harnessed using trailblazing Isambard-AI supercomputer technology to train an LLM capable of informing the response to relevant rail challenges. The resultant LRLM would then become the interface between the sources of data and engineers and experts, who can interrogate and consult the model to overcome specific infrastructure or rail-based issues.